Cyber Appliaction

Cyber essentials ensures that our systems, data and client confidentiality are adequately protected. The assurances on cyber security will form a key part of our sales messaging to our clients, potential clients and their audiences. We anticipate this will help us to grow the business as well as continue to secure and retain existing contracts as they become subject to renewal and scrutiny, as security is an important and growing concern for our clients.